RIFT Marine

It will help in ensuring that we use best practise in going from Product Development to Manufacturing as smoothly and efficiently as possible.We have contact with Manufacturing Advisory Service and of course Chamber of Commerce but see the need for specialist skills in bringing our drive train to market as efficiently and effectively as possible